Diamond sensors for extreme environments

Diamond is wasted as a gemstone; it is actually a wide band-gap semiconductor with
many superior electronic properties to conventional materials such as silicon. It is
chemically inert in terms of the bulk, but the surface can be surface chemically
functionalized to adjust its properties. It shows a greater "electrochemical window"
- the voltage that can be supported before unwanted aqueous redox reactions set in
- than other materials. Add its mechanical, acoustic, optical and thermal properties,
it is a unique material for the realization of active sensors for gaseous and liquid
species in extreme environments. The oil industry relies on a range of 'down-well'
sensors particularly for well logging use. High pressures, temperatures and
aggressive chemical environments down an oil well make most materials unsuitable
for use as sensors - diamond is being actively pursued as a solution to this problem.
This PhD programme will involve the development of novel chemical and optical
sensing approaches to be implemented with diamond. Diamond surface
functionalization and subsequent electrochemistry is likely to feature throughout.
Semiconductor 'clean-room' processing technologies will be used to fabricate test
devices for subsequent evaluation.